Energy reduction and reduced cooling times for injection moulding of thermoplastics using microwave heating

The EU polymer processing industry continues to contract, with companies struggling to
remain competitive. Whilst energy cost reductions would be welcomed, cycle time is a key
driver of financial performance, with parts costed as a function of cycle time and a machinery
hourly rate.
Our concept offers a new heating technology, using the through thickness, rapid heating
capability that microwave energy provides, halving the heat input required to mould the
polymer materials, achieving significant reductions in cycle times and overall energy
consumption.
Our goal is to establish a clear ‘proof of concept’ for a new polymer process that will achieve
a minimum 30% reduction in cycle time for injection moulding of thick-walled parts, and
achieve a significant reduction in associated production costs & energy needs. This
technology would enable UK moulders to increase productivity and competitiveness, regain
market share and capitalise on new business opportunities. For example, the improved
commercial viability of thicker section parts will enable developments in light-weighting &
metal replacement.